The University of Essex and Lapline Limited KTP 22_23 R2

To aim to become an original equipment manufacturer which requires the embedding of an entrepreneurial culture and marketing expertise. This will enable diversification of products for new and existing clients.